Text and Practice in the South Indian Martial Art Kalarippayarr: Confluence, Contradiction, Evolution.

Text and Practice in the South Indian Martial Art Kalarippayarr: Confluence, Contradiction, Evolution.